AI-powered Gateway for UK Care Industry

The care sector (residential/domiciliary) is in the frontline due to COVID-19\. There is unprecedented pressure to maintain safety for staff and residents. Those accessing care have been stripped of their ability to see family and enjoy leisure activities. The need to access alternative care solutions either for yourself or for a loved one is more prevalent than ever before. In the short term, people are not able to visit help centres and care homes due to COVID-19\.

Cross Digital Ltd will develop a web gateway which harnesses AI (Machine learning) to assess and predict/detect the health needs of care users. Our AI-powered solutions will tackle the emerging societal healthcare and social care needs as well as improving people's wellbeing and giving improved personalised access to support services.

We will develop the Digital AI Care Journey Planner as part of our full solution which will be integrated with our AI-powered Gateway for UK Care Industry.